Manga Movies: Contemporary Japanese Cinema, Media Franchising and Transnational Adaptation

Manga, or Japanese comic books, are increasingly becoming the source materials for, not just Japanese, but global cinema. Recent anime (Japanese animation) and manga remakes in Hollywood, and in transnational cinema, have become increasingly high profile, including Dragonball Z, Speed Racer and Blood: The Last Vampire, plus the announcements of American Akira and Death Note remakes, all by well-known producers. As manga cultures become increasingly prominent in global film cultures questions remain about the impact of manga on visual culture in Japan and beyond. In fact, there is relatively little work on the importance of manga and anime to the Japanese film industry, and even less on the impact those media are having on a transnational scale. The project will therefore be formed of two parts: first, an examination of manga media cultures in Japan; and, second, an examination of manga and anime's adaptations for the global marketplace. These two parts will work in concert, attempting to bridge gaps in understanding about Japanese 'soft power' as a global phenomenon, while building on current work that discusses the success of Japanese media products at home and abroad.\n\nConsequently, this project seeks to investigate the ways in which manga are used as source texts for Japanese film culture, beginning with an examination of media franchising and manga-to-live-action-film adaptations in Japan. Manga provides the origins for an incredible range of films in Japan, from anime to live action blockbusters to art and cult cinema and yet, its influences on, and history in, Japanese film is relatively unmapped and under-discussed, something this project will aim to address. Indeed, manga tend to form origin points for large multi-media franchises in Japan, a phenomenon which has yet to be investigated in English-language academic work. Doing so would enable a better understanding both of the Japanese film industry, and of the ways in which Japanese media are produced and used in their domestic setting. The project will therefore use case study manga texts to examine the circumstances under which manga are adapted into franchises, and will offer assessments of the most significant forms of inter-media adaptation present in the Japanese market.\n\nBeyond Japanese borders too, the recent global visibility of Japanese anime and manga has seen a variety of borrowings from both classic and newer manga and anime sources. These film adaptations, normally live action but with a heavy emphasis on digital technologies, are offering interesting challenges to Western genres and audiences, especially in filmmaking for children, while also challenging conceptualisations of how digital technologies can and should be used. High profile, relative failures like the Dragonball Z and Speed Racer films offer potential insights into the problematic nature of translating Japanese manga and anime into live-action film, particularly around the use of digital technologies to bridge the gaps between Japanese and American culture. Moreover, the reasons for the choices of manga and anime sources by contemporary American filmmakers will be analysed, as will fan responses to their adaptations, in order to investigate what is at stake for the American and other film industies in adapting manga and anime products. The project will result in the production of a series of journal articles (which it is envisaged will later form the first two sections of a co-authored monograph), while also providing the impetus for manga and anime related events to take place in Norwich (and potentially London) and reports to be sent to industry and various other institutions. A central aim of the project is to provide useful outputs that cut across the divides between industry and the academy, thereby engaging as many potential beneficiaries as possible.

Potential impact
This study has been designed to have multi-valent sites and levels of impact. First, understanding Japanese culture is valuable in relation to understanding Japanese cultural and business exchanges with the UK; in understanding how these exchanges take place and where points of industrial and institutional contact might be strengthened. Second, British cinema operates within a global marketplace currently dominated by Hollywood film. Understanding the power of Japan's media products in the global marketplace, commonly discussed as Japan's 'soft power', may have important ramifications and lessons for future British media production and distribution. Manga and anime film and television now account for approximately 50per cent of Japan's film and television industry production (Napier, 2008: 180), making them key elements in Japan's media 'soft power' potential abroad and at home. Examining why Japan's media products are being taken up abroad might help a range of British industries to find similarities with British media, and to make use of Japanese media models for production and distribution. Finally, understanding the Japanese marketplace for film and manga franchising has potential to help British filmmakers to sell their products within Japan. The Japanese marketplace for film has been routinely cited as one of the more important, with several major blockbusters in recent years (including Titanic, 1997 and Spider-Man 3, 2007) staging their premieres in Tokyo and seeing major profits from their cinematic exhibition runs in Japan. A more nuanced picture of this market could be a valuable tool for British filmmakers seeking to break into the manga, animation or film markets of Japan.\n\nTo enable the widest possible set of impacts, I have sought support and expressions of interest from the following groups, for the reasons listed below:\n1. British Film Institute - possible event in London based on the project, to include media practitioners as well as the public. Reports.\n2. Screen East - representatives have expressed interest in reading reports based on the project.\n3. The Japanese Embassy, London - has expressed interest in reading reports based on the project, and, in principle, with lending some support to any events that emerge from the project.\n4. The Japan Foundation, UK - have expressed interest in reading reports based on the project, and potentially in donating 16mm films to the event.\n5. Norwich's Cinema City and Forum have both been contacted about providing venues for screenings and exhibition events, both have agreed, but costs may be incurred.\n\nThe project will therefore have an academic impact through interventions made in media studies, while also benefitting the public through a series of events, and potentially benefitting industry and its supporting institutions through reports generated out of the project findings. The expressions of interest already collected above, demonstrate that this is a set of powerful industries globally, and ones with wide popular audiences, both of which the project could potentially benefit.\n\n